Reinforcement Learning on Dynamic Networks

This research centers on developing a refined construction for modeling partner selection, which aligns with the broader objective of understanding cooperation dynamics in complex systems
Student registered on the MSc year of the 1+3 in Mathematics of Systems
Core modules taken:
MA930-15 Data Analysis and Machine Learning
MA931-50 Individual Research Project
MA932-40 Group Research Project
MA933-15 Stochastic Modelling and Random Processes
MA934-15 Numerical Algorithms and Optimisation
MA999-15 Topics in Mathematical Modelling